Conferences on Intelligent Computer Mathematics

We are applying for funding to support organising the ``Conferences onIntelligent Computer Mathematics'' (CICM 2008), July 26 -- August 2, 2008 at theUniversity of Birmingham. CICM 2008 is a series of events that brings togetherthe three leading conferences in the field of Intelligent Computer Mathematicsas well as five collocated workshops addressing particular sub-areas of thefield. We therefore ask for funding to bring two internationally leading scientists asinvited speakers to the conference series. We also apply for funding to enableUK PhD students on EPSRC grants to attend the scientific part of the conference.